A Dish Fit for the Gods: Terrorism in Early Modern Drama and its Contemporary Staging

Research question:

How does terrorism feature in early modern drama and how do twenty-first century theatre makers use early modern drama to investigate contemporary terrorism?

Hypothesis:

Despite the term 'terrorism' first appearing during the Reign of Terror, violent events of a similar nature occurred in the early modern period and were reflected in drama of the time. These violent events, aimed at disrupting the balance of power, either featured directly - the Saint Bartholomew's Day Massacre in The Massacre at Paris - or were implied - the Gunpowder Plot in Macbeth. Thus, while the term 'terrorism' itself didn't feature yet, there existed what Appelbaum (2015) calls a 'mythography' of terrorism that enabled people to think about it as a concept: an often spectacular, violent act meant to solve a perceived political crisis.